Reels of fabric? Citizens' media and the reconstruction of social fabric amongst Antioquia's desplazados

This project investigates the use of citizens' media in the reconstruction of social fabric amongst Antioquia's desplazados. Far from the recognised 'conflict zones', desplazados (internally displaced persons) face structural poverty, yet relations based on solidarity and reciprocity have emerged, enabling desplazados to settle, integrate and survive in the city or town. This research posits that community video is used to reconstruct social memory as a key part of this re-emergent social fabric, to re-establish 'interaction, communication, and trust among people' (Rodriguez, 2011) and recover a distinct voice (Downing, 2000). Through the analysis of the process of rebuilding social fabric in 'post-conflict' contexts, this research will contribute to theories on citizens' media and will critically explore whether new technologies enable citizens' media to develop 'strategies by which people speak for themselves' (Hamelink, 1995). Rooted in Participatory Action Research, this project will contribute to citizens' media practices and promote the construction of social fabric from below in the implementation of the national peace agreement.

Colombia's 60-year armed conflict has had a significant impact on the state of Antioquia. The conflict has severely eroded the state's social fabric, resulting in 'violence, corruption, social conflicts, the state's weakness, the privatisation of justice, marginality, the vulnerability of social identities...and the collapse of social expectations' (Garcia Villegas & de Sousa Santos, 2004). Antioquia has regularly over the past decade experienced the highest levels of forced displacement nationally, in a nation of approximately 7.2 million desplazados. Medellin, the state capital, is Colombia's second city and the site of refuge for a significant proportion of desplazados from Antioquia and neighbouring states. In Colombia's 'post-conflict' context of national and international peace-building and development interventions, the experience of Antioquia's desplazados is of great significance (UNRA 2004).

This research will contribute to the field of Communication for Social Change - where high quality research has been undertaken in communities cornered by Colombia's armed conflict (Rodriguez, 2011) - by exploring how citizens' media and the reconstruction of social memory have enabled desplazados to establish legitimacy and build relationships in dynamic and uncertain circumstances. It will consider what this literature can gain from disciplines including social memory studies and peace studies, and how these might help us to understand the relationship between context and experience. In a climate of rapid technological change, this research will explore the impact of the increased availability of new technologies, 'pocket media' and social networking sites (SNSs) like Youtube on the production and dissemination of community video and the reconstruction of social fabric from below (Freire, 1972, Fenton & Barassi, 2011).

Working research questions:
- What is the role of citizens' media in the rebuilding of the social fabric amongst the desplazados of Antioquia? What role does the reconstruction of social memory play?
- How do new technologies impact upon the role of citizens' media in the reconstruction of social fabric from below?
- What lessons can developing institutional and non-governmental peace initiatives take from citizens' media's role in the reconstruction of social fabric amongst the desplazados of Antioquia?
- What can the literature on citizens' media gain from social memory studies and peace studies? How might this help us to understand the relationship between context and experience?